Development of Light Extraction Film and a Single Sandwich Lightguide

"Optrical has developed a new concept for making an LED light panel, which leads to more efficient lighting at lower costs. For producing such light panels today, one has to use slow, serial and expensive methods such as laser machining, mechanical scoring, injection molding or screen printing. Each of these methods have their own issues but the main point is that these are slow and expensive (capital and time extensive). Optrical has, for the first time developed a film that can be adhered to an unpatterned transparent material and it extracts the light coupled of it very efficiently. Such film can be produced on reel to reel basis at very high speeds (upto 40X faster). Using a handmade ""proof of concept"" we have demonstrated that the panel produced by this route can reduce total coupling and absorption losses by upto 1/3 and give upto 12% more lumens. Since the LED lighting manufacturers in Europe/ US today are facing very tough price competition from cheaper Chinese imports, this technology can offer a superior product without having to compete on pricing thus can save a significant number of jobs in UK.

In this project we aim to develop the complete process know how for the production of such films and panels leading to a production ready prototype on a reel to reel machine, meeting the commercial specifications. This prototype will fully be tested/ characterized."